Loneliness research and how mental health services can help people in this important area of life (provisional)

The awardee has a track record of publications (ORCID 0000-0002-3172-2685) and presentations at conferences as well as reviewing manuscripts for peer-reviewed journals. Studying full-time for a PhD related to loneliness would allow the awardee to further develop her research skills and develop as an independent researcher and future academic leader.